Language independent conversation modelling

According to Emmanuel Schegloff, one of the most important linguists of the 20thCentury, conversation is the "primordial site of human sociality", the setting that has shaped human communicative skills from neural processes to expressive abilities [TUR16]. This project focuses on these latter and, in particular, on the use of nonverbal behavioural cues such as laughter, pauses, fillers and interruptions during dyadic interactions. In particular, the project targets the following main goals:

To develop approaches for the automatic detection of laughter, pauses, fillers, overlapping speech and back-channel events in speech signals;
To analyse the interplay between the cues above and social-psychological phenomena such as emotions, agreement/disagreement, negotiation, personality, etc.
The experiments will be performed over two existing corpora. One includes roughly 12 hours of spontaneous conversations involving 120 persons [VIN15] that have been fully annotated in terms of the cues and the phenomena above. The other is the Russian Acted Multimodal Affective Set (RAMAS) - the first multimodal corpus in Russian language, including approximately 7 h of high-quality close-up video recordings of faces, speech, motion-capture data and such physiological signals as electro-dermal activity and photoplethysmogram [PER18].

The main motivation behind the focus on nonvebal behavioural cues is that these tend to be used differently in different cultural contexts, but they can still be detected independently of the language being used. In this respect, an approach based on nonverbal communication promises to be more robust to the application over data collected in different countries and linguistic areas. In addition, while the importance of nonverbal communication is widely recognised in social psychology, the way certain cues interplay with social and psychological phenomena still requires full investigation [VIN19].

From a methodological point of view, the project involves the following main aspects:

Development of corpus analysis methodologies (observational statistics) for the investigation of the relationships between nonverbal behaviour and social phenomena;
Development of signal processing methodologies for the conversion of speech signals into measurements suitable for computer processing;
Development of Artificial Intelligence techniques (mainly based on deep networks) for the inference of information from raw speech signals.
From a scientific point of view, the impact of the project will be mainly in Affective Computing and Social Signal Processing [VIN09] while, from an industrial point of view, the impact will be mainly in the areas of Conversational Interfaces (e.g., Alexa and Siri), multimedia content analysis and, in more general terms, Social AI, the application domain encompassing all attempts of making machines capable to interact with people like people do with one another. For this reason, the project is based on the collaboration between the University of Glasgow and Neurodata Lab (http://www.neurodatalab.com), one of the top companies in Social and Emotion AI.